Multiscale Modelling of Electrochemical Devices

Due to the rising usage of energy storage devices, such as batteries, there has such been a demand for the simulation of the underlying systems governing them, both in hopes to provide accurate predictions on the state of the devices, as well as provide tools to create better designs. In this project we aim to study the Poisson-Nernst-Planck system of equations, coupled with Stokes flow and solid ionic diffusion in complex geometries, as present in energy storage devices such as lithium-ion batteries, fuel cells and other electrokinetic fluid problems in environmental and civil engineering applications. We will develop open-source finite volume solvers along with equations at the macroscopic level that can be solved for large scale applications.